Solar System Consolidated Grant 2019-22

The aims of the solar system programme at UCL-MSSL are to break new ground in the understanding of the physical processes at work within each of our theme topics:
a) solar magnetic activity, its causes, consequences, and influence on the Solar System
b) solar wind formation and propagation and evolution through the heliosphere; including the source of the solar wind and understanding which regions on the Sun control the solar wind, and in-situ dynamics of energy transport in space plasmas.
c) solar wind interaction with the Earth's magnetosphere; including solar wind physics at kinetic and large scales, reconnection, magnetospheric acceleration and transport processes and processes controlling the aurora and radiation belts
d) solar wind and plasma interactions at other planetary environments; including ionospheric processes, comet-plasma interactions, planetary magnetospheric plasma and charged dust populations and processes driving aurorae and X-ray emission in atmospheres and on surfaces
e) planetary surface formation processes; including cratering chronology and dynamic feature tracking via super-resolution restoration
These goals are addressed using data from space- and ground- based instruments, and modelling.

Potential impact
Our research has substantial impact, for example its relevance to emerging space weather activities, spinouts from miniaturized plasma instrumentation studies, tests of an automatic crack detection system in steel plants in the UK and Austria. Training and outreach are also key areas in our programme, consistent with STFC priorities. For example, many staff and students engage with schools and groups via talks & activities, and participate in frequent media appearances.

The research in projects 1-11 is closely aligned with one or more STFC Key Scientific Challenges (https://www.stfc.ac.uk/challenges). The projects are all in highly research-active fields, addressing questions of the physical laws responsible for the Sun, the heliosphere and Solar System bodies. Our proposed science activities capitalize on major investments made by the UK and others in space hardware, and are preparatory to maximizing science return from future missions to which the UK is making major financial contributions. MSSL is thus very well placed to do this and to lead early publications from the new missions.

The broad relevance the work in projects 1-11 is in the extension of knowledge and understanding of the Solar System. There are also specific relevancies in education, instrumentation and space weather with medium- to long-term commercial opportunities. Projects 1-8, and 10, directly address the 'science behind space weather', and will provide important new results.

Our research will have substantial Academic impact, and Economic and Societal Impact. These, with our Track Record, are described in the Impact Plan.